cybersecurity2

At the Aberdeen Northern Hotel - as a growing company - we are concerned that our current information security controls and processes may not be robust enough to protect our business and our clients data from todays cyber attack.